Total Synthesis of Natural Products

This project is concerned with the total synthesis of complex natural products. A biomimetic approach will be followed and new multi-bond forming domino reaction sequences will be developed. The project is ideally suited to a synthetic chemist with an interest in target-orientated synthesis.